Aston University and Aurrigo International plc KTP 24_25 R3

To develop a dynamic, optimised efficiency software platform to transition Aurrigo's fleet management for airport baggage/cargo-handling autonomous vehicles from centralised, human-control to a decentralised, autonomous command-and-control system.